Patent funding

Sapor are developing a biosensor that can tell when a fresh produce is ripe without having to touch it. Why is this important? Well as soon as you squeeze, sample or prod a fruit it is no longer fit for sale. Combined with the fact that the Sapor sensor is also able to detect the ripeness of a entire crop quickly as it is processed, then you can understand why this is an important piece of kit! With such a sensor growers, farmers, processors, supermarkets and even consumers can ensure the highest quality reaches your table while also reducing the massive waste problem in the fresh produce industry.